Understanding the host recognition of nonself alien DNA and initiation of epigenetic silencing

Transposable elements (TEs, transposons) are stretches of DNA that can move around the host genome and thus can impair genomic integrity and stability. To suppress its mobilization, the host genomes have evolved elaborate mechanisms, so-called epigenetic silencing pathways, which involve DNA methylation and heterochromatin formation. In plants, RNA-directed DNA methylation (RdDM) plays a key role in the maintenance of DNA methylation and the higher-order chromatin status of transposon loci, demarcating the boundaries of self and nonself DNAs. However, how the host recognizes and differentiates transposons from normal genes in the first instance and initiates the epigenetic silencing specifically on TE sequences remain largely unknown. Previously, we found that TE sequences are strongly biased towards low GC contents that are suboptimal for ribosome association and translation. Reduced translation and ribosome stalling then leads to the localization of TE RNAs to the cytoplasmic compartments, where small interfering (si) RNAs are produced to trigger the epigenetic silencing (Nature Plants, 2021). In fact, ribosome stalling often results in the cleavage of RNA and is usually followed by rapid RNA degradation, which raises an interesting question as to how TE RNA circumvents the RNA degradation pathway and enter the siRNA biogenesis pathway with greater preference. Therefore, the aim of this project is to dissect how the ribosome arrest-associated RNA control pathways interplay with the epigenetic silencing of transposon. To this end, we will investigate the No-go RNA decay (NGD) pathway, which is an evolutionarily conserved RNA surveillance system that monitors the stalled ribosomes. The Dom34-Hbs1 heterodimer complex is a key factor in the NGD pathway; it structurally resembles the eukaryotic release factor and occupies the empty A site of the stalled ribosome, inducing the ribosome dissociation and ribonucleolytic cleavage of RNA. In order to address the hidden roles of NGD in transposon silencing, this research project will 1) profile the small RNA using next-generation high-throughput sequencing in the Arabidopsis mutants for the NGD components, 2) test the protein-protein interaction of the NGD complex and the siRNA biogenesis factors through biochemical and cytological approaches, and 3) identify additional regulators that bridge these two pathways using the cutting-edge proteomic methods. In summary, this research will help unveil the long-lasting question of self and nonself recognition in biology and provide insights into the safeguarding of the host genome from foreign DNAs, which can be broadly applicable to various research sectors beyond plant science.